Development of novel sample preparation techniques for analysis of micro-gram quantities of bulk actinides

The accurate and precise analysis of bulk actinide materials is required in support of nuclear security, nuclear forensics and manufacturing process control. The objective of the project is to evaluate the performance of micro-scale sampling and spectrometry techniques for the chemical analysis of actinide materials in support of nuclear security. Reduced sample size is a key benefit when working with radioactive materials, as it leads to improved safety and reduced waste generation.

In principal, focused ion beam scanning electron microscopy (FIB-SEM) and laser cutting can generate sub-microgram samples of uranium and plutonium for isotopic, trace elemental, surface, phase and morphological analysis. The key development to be investigated is how actinide samples can be prepared for analysis on the small scale, whilst retaining the material properties being analysed for.

In this wide-ranging project the student will prepare samples by FIB and laser cutting and analyse them by advanced mass spectrometry and surface techniques (e.g. TIMS, SIMS, LIBS, ESI-MS, LA-ICP-MS, APT, TEM etc.) in academia and industry. These samples will also be studied for their micro-scale dissolution and radiochemistry, and by non-destructive radiometry to compare performance to bulk methods.

The project will address many of the key areas in modern nuclear analytical chemistry, establishing minimum sample sizes required by applying state-of-the-art processes, and determining the crossover point in the analysis of actinide materials by surface techniques in comparison with bulk radiochemical methods. The outcomes of any developments will yield novel approaches of wide industrial relevance.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.